Music Mapping Project

Music Mapping Project (MMP) is a scalable, data-driven consultancy and analysis service that maps and evaluates music ecosystems, empowering strategic planning, investment, and advocacy. As cities and regions increasingly strategise around cultural vitality, heritage and creative industry development, MMP offers a robust, replicable, reliable, tech-enabled service to help government bodies, cultural organisations, and private sector stakeholders understand, support, and grow their music and cultural sectors.

To navigate complex cultural landscapes, policymakers, businesses, and communities need credible data to make informed decisions about music’s role in society. From protecting heritage sites to guiding regeneration, stakeholders require clear insights into the value of local and regional music sectors. A lack of such evidence risks eroding cultural heritage, marginalising creative communities, and missing opportunities for inclusive growth. Without robust, coherent data, it is difficult to advocate for/invest meaningfully in music ecosystems.

MMP’s innovative research methodology and proprietary database structure enables consistent, comparative analysis of music ecosystems across time and place. This forms the foundation of our business insight dashboards, delivering replicable, verifiable data to a wide range of music sector stakeholders, central to MMP’s business model.

MMP is the only service in the sector offering publicly available, periodically updated, location-based dynamic music ecosystem maps and directories. Our rigorous, transferable methodology integrates with third-party datasets, providing consistent intelligence for sector-wide comparisons over time and space. Our granular, multicategorisation business activity system delivers scalable, adaptable insights that surpass ONS and trade body data, offering market-leading tools to identify and assess music sector impact.

At present, potential customers address the lack of reliable cultural data through one-off commissioned reports. These provide limited, static, often project specific insights, which quickly become outdated, making them difficult to compare across regions or timeframes. Updating or expanding these datasets requires new procurement processes, which are costly, time-consuming, and inefficient. Our solution offers a transformative alternative: a dynamic, embedded data platform that enables regular updates and cross-regional comparability. By integrating our solution into existing workflows, clients reduce administrative overhead and procurement costs while gaining access to evolving, actionable insights. This shift allows for strategic, evidence-based decision-making and long-term planning. Our model turns cultural data into a living resource, supporting sustainable development and policy innovation. The June 2025 launch of the UK government's new Creative Industries Sector Plan, offers favourable market conditions to scale our solution, research, and deliver measurable impact across the cultural and creative sectors.

The 6-month Accelerate programme will focus on the following activities:

- Task 1: Development of a business model aiming at transferring the initiative into a Limited Company model, allowing for scalable growth and commercial partnerships.

- Task 2: Operationalisation and allocating resources to recruit, train, and structure a flexible, cross-functional team capable of responding quickly to evolving project needs, fostering innovation and ensuring accountability through clear governance protocols. Legal consultations.

- Task 3: Branding and marketing of the solution to potential clients, including a website upgrade and creating commercial case studies to evidence traction that reflects the scale and quality of the proposed idea.